A Next-generation Compatibility & Compliance Testing Software [ACTIV2.0]

Software failure is a costly issue which can dramatically affect day-to-day business operations - amplified by the recent NotPetya and Wannacry cyberhacks. The latter, a 2016 hack on NHS systems resulted in total clear-up costs of ~£92m - paid for by the UK Government. In response to this, RIMO3, a cutting-edge software company is developing its latest product line called 'ACTIV2.0' - a next (2nd) generation product which aims at combating future cyberhacks. This innovative software aims at building upon the commercial success of the original version (ACTIV1.0) by integrating key improvements and new features based on feedback from users, which include some of the UK's leading large organisations.

ACTIV2.0 will enhance the underpinning proprietary technology by performing auto-remediation of incompatible software through usage of robotic process automation, artificial intelligence (AI) and machine learning (ML) capabilities. The key benefits of integrating these innovative features will include:

1. **Significant savings** - auto-remediation will automatically fix 95% of issues, meaning users can focus on remediation of actual compatibility or compliance issues, rather than spending resources -- this will save 50% of cost and 90% of time/effort when compared to manual testing.
2. **Reduced vulnerability** - due to reduced exposure to out-dated or out of support software.
3. **Security** - The ability to execute complete tests in an unattended manner, even for relatively minor patch releases, or security fixes and not just major upgrades. This will reduce exposure to security risks from old software. The recent NotPetya and WannaCry cyberattacks are key examples. The WannaCry hack caused more than 19,000 appointments to be cancelled, costing the NHS £20m in 7 days, and £72m in the subsequent clean-up and upgrades to its IT systems.
4. **Confidence** in the health of the application estate as retesting is a push of a button away. Also, through the removal of human errors.
5. **Improved system resilience and securit**y, since upgrades (particularly security-related ones) can be deployed faster and more confidently.
6. **Compliance** - also known as 'conformance testing'. ACTIV2.0 will allow users to meet with the standards normally used by the IT industry and defined by the large organisations e.g. International Institute of Electrical and Electronics Engineers (IEEE) or World Wide Web Consortium (W3C).
7. **Open architecture** - ACTIV2.0 can very easily integrate with third parties and additional features or "Plug ins".